City St George's, University of London and Oviva UK Limited KTP 21_22 R5

To transform the effectiveness and efficiency of its digitally enabled weight management and diabetes prevention programmes by incorporating novel techniques which will transform behaviour change for patients.